Analysis of innate immune responses in vivo and the control of effective immune responses to infection

Technical abstract
While studies of innate immune responses to stimulatory agonists and pathogens in in vitro systems will provide a powerful framework of knowledge on the nature and regulation of innate responses in the target animal species, responses to infection in vivo will also be influenced by the microenvironment in which the pathogen-host cell interaction occurs. Innate immune responses contribute to control of infection not only by triggering non-specific defense mechanisms but also by regulating the adaptive immune response. The latter operates largely through antigen-presenting cells (APC), and their capacity to influence differentiation of T lymphocytes. We aim to extend the work in earlier themes, by examining in vivo responses of APC to infection and their capacity to induce specific T cell responses. The work will focus particularly on intracellular pathogens and will include studies to characterise relevant subsets of APC and T lymphocytes in the target species.